Aerotherm

We are commercialising a novel form of insulation based on a combination of aerogel and infrared reflection. The project will determine an equivalent U value to enable a new class of retrofit insulation products to be brought to market.